Pathways of calcium signalling in atrial fibrillation highlighted by genomic and transcriptomic studies

Atrial fibrillation (AF) is a common heart condition that affects many people in the United Kingdom. It often causes disabling symptoms such as palpitations and breathlessness and is associated with a fivefold increase in stroke risk. Some estimates suggest that up to 30% of strokes are AF related. Unfortunately, AF is also associated with heart failure and increased mortality. Although relatively common, the biological processes that lead to the development of AF are incompletely understood. This means we have suboptimal treatment for the condition. Improved treatments for AF are therefore needed and their development needs to be driven by a better understanding of the mechanisms that drive the arrhythmia. One strategy to develop an improved understanding of the biological processes that lead to AF is to look at common genes that are being expressed either at an increased or decreased level in people with the condition compared to those without. These genome wide association studies (GWAS) highlight gene products that are potentially important in the physiology that drives AF. One such gene that has been highlighted in multiple studies is DGK beta. This gene causes a protein to be generated in the cell that is involved in a well-documented cell signaling system known as the phospholipase C/inositol triphosphate (PLC/IP3) pathway. However, to date the role of this cell signaling cascade in AF has not been extensively investigated. Various compounds that are known to activate this pathway, such as endothelin and angiotensin, are known to promote AF in animals making this system an exciting avenue to explore. The overall aim of this project is to demonstrate that activation of this intracellular signaling pathway does indeed increase susceptibility to AF. Secondly, mechanisms by which this pathway may increase the likelihood of AF will be investigated. It is hypothesised that particular calcium currents may be activated, and we will seek to demonstrate this. The PKC/IP3 system affects internal calcium handling by the cell and we would seek to define its role in the calcium handling of heart atrial muscle cells. We will use various methods to investigate the function of this pathway including pharmacological, electrophysiological and genetic techniques. We hypothesise that when we activate the pathway using known pharmacological compounds, in single atrial cells as well as in heart atrial tissue, we will be able to induce atrial fibrillation more easily than when the system is quiescent. We will use electrophysiological and fluorescent imaging techniques to identify atrial fibrillation in atrial tissue and arrhythmia triggering events in single cells. We will complement the work using genetic techniques that allow us to manipulate the protein components of the PKC/IP3 system and in so doing demonstrate how its altered function affects the induction and maintenance of AF. In this way, we will aim to identify a novel cellular pathway that promotes AF and in so doing identify potential new drug targets for therapy. If our hypothesis is supported by experimental evidence, the work will increase our mechanistic understanding of the rhythm disturbance and inform further therapeutic strategies. It is hoped that in the future, more effective treatments to prevent or treat AF will be available for a significant majority made possible by an improved scientific understanding of the initiation and maintenance of this arrhythmia.

Technical abstract
There is mounting evidence that the Gq protein-activated phospholipase C/inositol triphosphate (PLC/IP3) pathway has functional importance in the development of atrial fibrillation in mammals. Ligands for receptors that activate Gq are known to be pro-arrhythmic as is knockout of protein inhibitors of Gq. In genome wide association studies (GWAS), polymorphisms in constituents of the PLC/IP3 pathway segregate with the atrial fibrillation (AF) phenotype and their levels of expression differ in recent transcriptomic studies comparing the atrial appendages of patients with and without AF. Therefore, this work aims to investigate the extent and mechanism by which the PLC/IP3 pathway contributes to the pro-arrhythmic state in mammalian atria. This will be achieved using three lines of investigation. Firstly, the effect of angiotensin and purinergic receptor activation on single cell calcium handling including the function of T-type calcium channels will be investigated. This will be done with HL-1 and dissociated murine atrial cells using patch clamp and calcium imaging techniques. Secondly, the effect of the same receptor activation on tissue level electrophysiology and calcium signaling using multielectrode arrays and florescent microscopy will be investigated. Finally, we will focus on CACNA1G and DAG beta as both genes are implicated in GWAS and transcriptomic studies. We will investigate the effect of overexpression of these proteins and siRNA inhibition in single cells. We will investigate single-cell and tissue level electrophysiology in the DAG beta knockout mouse using wildtype littermates as controls.

Potential impact
Pathways to Impact

1.Academic beneficiaries. I expect this work to contribute to world-wide academic advancement in understanding the pathogenesis of atrial fibrillation and the role of specific calcium handling pathways in atrial physiology. I will promote this by publishing the results in high-profile international journals and reporting them at major national and international meetings.

2.Industrial beneficiaries. I do not expect this work to leadimmediately to pharmaceutical advances but rather to update the industry with information relevant to target selection and drug action. Professor Tinker's laboratory already maintain good formal and informal links with the Pharmaceutical industry and will continue to so. Previously they had involvement with Xention through a Wellcome Trust seeding drug discovery. The aim was to develop small molecule inhibitors of potassium channels for the treatment of atrial fibrillation. Currently his laboratory is involved in a project with Pfizer through their rare disease initiative investigating skeletal and cardiac muscle pathology in Duchenne musculardystrophy.

3.Commercial exploitation. If any potential for commercial exploitation emerges, QMUL has well-developed mechanisms for assisting and mediating this through QM Innovations.

4.Staff Training and Education. I will train for a PhD for 3 years and would be based at Heart Institute on the Charterhouse Square site in my laboratory for the majority of the project. I will meet regularly every one to two weeks with Professor Tinker and Munroe to discuss progress and experimental and practical problems. The project will expose me to the handling of cell lines, breeding and handling of genetically modified mice and ex-vivo and in-vivo electrophysiological and imaging techniques. Intellectually, I will obtain training in a wide range of biological issues, including cell signalling, the physiology and pathophysiology of atrial calcium handling and modern genomic and bioinformatics approaches in addition to the specific area of my own project. I will participate in laboratory meetings and journal clubs in ion channel biology and signalling and I will work in an environment where he will be exposed to a critical scientific approach dealing with a wide range of biological issues. I will also be part of a group of young scientists who have a wide range of expertise and who provide a generally supportive environment for development of her scientific personality. Professor Tinker has joint laboratory meetings with Professor Munroe and in addition to her supervisory input I will be exposed to a broad range of projects in cardiovascular genomic medicine. In addition, Professor Tinker collaborates closely with Professor Lambiase and this provides an important clinical perspective on the project.

5.Health. Results of potential clinical significance will be communicated to appropriate meetings, e.g. European Society for Cardiology.

6.Public engagement. The WHRI hosts a "Let's Talk Hearts" day, a Science Festival for local schools and Professor Tinker regularly host visits by the BHF including patient groups and staff from their shops to his laboratory to show them research in progress.

Track record.

Enhancing knowledge base and training. Professor Tinker has a track record in training both basic and clinical PhD students. They have recently renewed their 4 year PhD scheme from the British Heart Foundation (new intake October 2018).

Contributions to wealth creation and economic prosperity.Both Professors Tinker and Lambiase have links with the pharmaceutical industry and device manufacturers. In addition, Professors Munroe and Tinker are centrally involved in the genomic theme in the National Institute for Health Research Cardiovascular Biomedical Research Centre.